Communicating Science: John Maynard Smith and Evolutionary Biology in Post-War Britain

John Maynard Smith (1920-2004) was leading in British post-war evolutionary biology/ Studying his scientific, public and teaching activities is crucial to the history of science communication - strongly linked to science production, between there is "no genuine separation" (Secord in Topham 2009: 311), and including issues of expertise (Collins and Evans 2002), networks of knowledge dissemination, and issues of controversy (within academia only or publicly), and "experts-lay people" controversies (Collins and Pinch 1993).

This research will also utilise scientific biography as "weak history" making "strong history stonger" (Green 2007: 728f) by taking JMS to learn more about the circumstances and the historical development of evolutionary biology.

Studying Peter Debye's (1884-1966) time as director of the Leipzig Physics Institute for my master thesis, I have acquired first-hand experience in archival research and the life of science organisers in times of internationalisation and politicisation. Participation in the project "Scientific Uncertainties" introduced me to "popular science"; my bachelor thesis focused on knowledge transmissions. My study of the co-construction of JS Back's genius by different media will benefit the question of how born-digital elements of JMS's archive have affected science production and communication over time.